Fundamental Aspects of the Delivery of Peptide Therapeutics

This project aims to understand in detail the causes of the poor permeability of peptides through GI tract mucus and the epithelial layer and thereby, develop a self-interaction chromatographic technique that may be used to measure the interactions of various peptides and their associated delivery mechanisms, by calculating the change in second virial coefficient. The potential for this chromatographic technique is not to imitate peptide permeability in the epithelial layer perfectly but to act as a high-throughput, first-stage filter in the research process, which will be complemented by and reduce the number of the more expensive and slower in-vitro/in-vivo techniques.